Newton Fund - PROTECTT PoRtable Organic Transistor based biosEnsor for low Cost Thyroid Testing

Affordable healthcare, especially cost-effective early diagnosis of health problems, is required in India, and even more so in the rural and remote parts of the country. Diagnosis often requires blood sample collection followed by transportation to Diagnostic Centres, this takes time and consumes resources. Testing for specific thyroid problems are not always conducted as a routine since the symptoms can be non-specific. The diagnosis of thyroid dysfunction is still the bottleneck in treatment with one third of people affected by hypothyroidism unaware of the cause of the problems they are experiencing. It becomes very critical to diagnose the problem in new-borns and pregnant women in case of congenital hypothyroidism. Our project will make a Point of Care Thyroid testing device which will be cheaper and portable and thus encouraging people to take the test often and when required, at their convenience.
Project PROTECTT ‘PoRtable Organic Transistor based biosEnsor for low Cost Thyroid Testing’ aims to develop a low cost portable device to detect thyroid conditions in a Point of Care setting. This 2 year project brings together the expertise of NeuDrive Ltd (UK) and Bhat Biosciences India Pvt (India) to develop a new type of electronic biosensor device. The developed technology will deliver a rapid, accurate and simultaneous test for a range of indicator hormones. The biosensor system will be designed with the ability to be interfaced with mobile devices to offer healthcare professionals a convenient way of conducting rapid screening for thyroid conditions. Deployment of the technology in the market will offer the potential of rapid identification and diagnosis to a wide range of patients who might otherwise not have their condition identified until a point where long lasting effects of the condition can seriously affect quality of life. This can contribute towards health and well-being for all citizens in India, thereby meeting number 3 of the UN’s 17 Sustainable Development Goals for 2030. The UN’s Goal number 3 is to “Ensure healthy lives and promote well-being for all at all ages”. This in turn helps maintain an active workforce, contributing towards better economic performance of the country as a whole.